CoMLaG (Combining Micronized Limestone and Graphene)

This proposal is led by Cemex and features organisations including Northumbrian Water, Galliford Try, Sika and the University of Manchester.

Our project proposes an innovative approach to decarbonising concrete by integrating micronized limestone and graphene-based admixtures into the concrete mix, targeting the reduction of the carbon footprint associated with concrete production. This innovation addresses the challenge by reducing reliance on Ordinary Portland Cement (OPC), which is responsible for a significant portion of concrete's carbon emissions. The use of micronized limestone as a supplementary cementitious material (SCM) reduces the need for OPC, thereby decreasing CO2 emissions. Additionally, incorporating graphene, a novel 2D material, enhances the mechanical properties of the concrete, allowing for the use of higher SCM content without compromising strength development.

The core innovation lies in the synergy between micronized limestone and graphene. Micronized limestone, with its fine particle size and high surface area, contributes to improved particle packing and hydration reactions in the concrete mix, enhancing strength and durability. Graphene, known for its exceptional strength and conductivity, further amplifies these properties, providing a dual approach to improving concrete's performance while significantly reducing its carbon footprint.

The commercial potential of this innovation is substantial, given the urgent need for sustainable building materials in the face of global climate challenges. Our proposal encompasses a comprehensive plan from laboratory development to real-world application, ensuring the solution is not only technically viable but also commercially viable. With the support of industry partners and leveraging existing commercial relationships, the project is poised for success, offering a new standard in low-carbon concrete that meets the needs of modern construction while addressing environmental concerns.